Molecular studies of the epidemiology, genetic diversity, evolution and host/vector interactions of the orbiviruses and seadornaviruses

Technical abstract
The aim of this project is to advance our understanding of the veterinary and zoonotic arboviruses at the molecular, genome/protein and functional levels. This includes studies of their molecular epidemiology and the development of diagnostic systems, particularly for bluetongue virus (BTV) , African horse sickness Virus (AHSV) , epizootic haemorrhagic disease virus (EHDV), the other related orbiviruses and the arboviral reoviruses.

The project will also examine virus host/vector interactions at the molecular level, to help explore the emergence of certain arboviruses and the factors that determine changes in their distribution, persistence and evolution. It will analyse how arbovirus structure and function control molecular interactions with both hosts and vectors, including replication, transmission and virulence, and the role of the arthropod vectors in the distribution and intensity of arboviral disease outbreaks.

Interactions between the livestock immune system and the way it combats arboviral infection will be examined to inform the development of next generation / better vaccines, including the development of recombinant vaccine candidates (e.g. using Modified Vaccinia Ankara MVA).

Novel viral proteins from both well-known and emerging arboviruses (particularly the orbiviruses, seadornaviruses and other arboviral reoviruses) will be identified and characterised. Their roles in virus replication, transmission and immune evasion by circumventing the innate immune response, including viral anti silencing mechanisms, will be examined.